Fan Light

A fun Fan Light that football supporters will use in stadiums to create atmosphere. It is based on the old fashioned football rattle but is used to generate light rather than sound. It is extremely safe and will hopefully replace the need for fans to use flares in stadiums